Constructing the decision environment from memory: how overweighting extreme events biases choice

Decision-making involves choosing between alternatives by considering the probability of each outcome and how rewarding it will be. In some situations, such as reading the side effects of a medication, these probabilities and outcomes are listed and in others, such discovering a new food allergy, we need to learn them from experience. What we remember influences the decisions we make. Some items, such as extremely rewarding events, are more likely to be remembered than others and therefore more likely to influence our decisions.

How might memory for particular events influence decision-making? Imagine that you are on holiday and you go to buy milk. You can either turn left and walk 3 minutes to the newsagent or turn right and walk 3 minutes to the supermarket. Let's assume that the last four times you have been to a newsagent you paid the following for milk [£1.50, £0.95, 1.40, £1] and at the supermarket you paid [£1.23, £1.26, £1.25, £1.22]. So, on average you paid the same at both shops. To decide which way to turn, you might sample a few experiences from memory. Which items do you sample and how do you then compare these items? You may think of the time you found a bargain and paid £0.95 and happily turn right. However, you may just as easily end up over paying so you would do well to think of the time you paid £1.50. What you decide depends on the processes which have yet to be examined in the same context: 1) which events you originally encoded; 2) how many experiences you sample from your memory and their "value"; and 3) how you compare the items in your sample. Research has indicated that people are more likely to rely on extreme information when making decisions and this can increase risk-seeking behaviours. The precise memory mechanism underlying this phenomenon are not yet understood.

This project investigates how our memory for rewarding events, including extreme events, contributes to decision-making and risky choices. The proposed research will address this question using a suite of theory driven experiments supported by computational models. In a series of experiments, we will assess how healthy individuals encode, store and retrieve rewards in memory and use these memories to make decisions. We will develop computer models to understand how memory guides risky-choice.

The project will increase our understanding of the role of memory in risky decision-making and help us to identify novel approaches for therapeutic intervention. Many of people's everyday decisions and choices relating to health-related lifestyle, financial savings, purchasing behaviours and environmental choices are heavily influenced by memory for past experiences. This research will support the development of better, more effective choice architecture interventions. If we can develop a better understanding of how people retrieve information from memory, and how that retrieved information supports choice, we will be able to develop interventions that prompt or nudge memory to improve choice.

Potential impact
WHO WILL BENEFIT FROM THE RESEARCH?

1. NATIONAL AND INTERNATIONAL POLICYMAKERS INTERESTED IN BEHAVIOUR CHANGE
2. EDUCATORS
3. THE GENERAL PUBLIC

HOW WILL THEY BENEFIT FROM THIS RESEARCH?

1. NATIONAL AND INTERNATIONAL POLICYMAKERS INTERESTED IN BEHAVIOUR CHANGE
The findings will be of interest to policymakers interested in "nudging" behaviour and improving decision-making in financial (e.g. saving and pensions), health (e.g. eating habits and gambling) and environmental (e.g. recycling and transport) contexts.
Current models of behaviour change such as Choice Architecture and Nudging focus on improving decision-making by changing the context in which decisions are made. They seek to correct some of the risk preferences and biases outlined in behavioural economic theories such as Prospect Theory. However, when people make repeated choices on the basis of past experience, their risk preferences often diverge from those predicted by Prospect Theory. This project will provide an evidence base of how memory biases decision-making. With this information, we can start to design interventions that reframe decisions and begin to ask what type of memory prompts could lead to better choices.
The new insights provided by this research will influence the design of new behavioural interventions, allowing them to target cognitive biases in decision-making. My research will provide the evidence to support the development of such interventions.

2. EDUCATORS
Communicating information in such a way that it is effectively encoded in memory is a fundamental component of education. My research will provide evidence regarding how people organise uncertain and extreme information in memory. Young children are currently experiencing extreme outcomes as a consequence of the climate crisis. I will work with educators at a non-for-profit organisation to understand how we can best communicate such outcomes to young children in a way that induces positive decision-making.

3. THE GENERAL PUBLIC
The proposed research will affect the general public by improving policy related to decision-making. For example, the use of "nudges" in the health domains to reduce risky health behaviours or to promote positive environmental actions. In addition, the potential of the research to encourage tighter regulation on the financial and gambling industries would have a significant impact on the public. Through the other beneficiaries of this research, the general public will benefit through improved behavioural interventions that improve public health, wellbeing and the environment through a reduction in risky-seeking behaviours.
On a more direct level, through public engagement activities and working with media organisations, I will seek to educate members of the public on the biases that influence decision-making.